Cohort and Longitudinal Studies Enhancement Resources (CLOSER)

The United Kingdom has a unique portfolio of birth cohort studies which provide an invaluable resource for policy-relevant research across the social and bio-medical sciences. The overarching aim of the proposed Cohort Resources Facility (CRF) is to enhance their value, use and long term sustainability. Its key objectives are to: stimulate interdisciplinary research across the existing major cohort studies; develop resources that encourage more researchers to use their data ; support training and capacity building among potential users; and, to facilitate communication between the studies so that they contribute effectively to the development of ESRC and MRC strategy. The rich and detailed longitudinal datasets created by the studies enable research which is of direct policy relevance (in the short and long term). A further important role for the CRF will be to ensure that evidence from these publicly-funded resources has maximum economic and societal impact.
By following individuals through the life course and by systematically collecting data on their development, behaviour, attitudes and environment, each cohort study makes it possible both to understand trajectories of development and ageing, and to identify how early life circumstances impact on later life outcomes. Each study thus forms a rich, and complex, research resource in its own right. However, strengthening the links between the studies, and creating a more visible and accessible integrated research resource, has a number of advantages. First, the replication of findings across multiple cohorts provides robust evidence on which to base future policy decisions, for example in the areas of public health and education. Second, the portfolio of cohort studies allows for investigations across different geographical areas, generations and time periods, enabling researchers to build an understanding of how varying external contexts may contribute to, or modify outcomes for individuals. Third, there are potential economies of scale and advantages of sharing best practice which will best be realised by building strong and mutually supportive links between the teams directing individual studies.
The CRF includes seven work packages (WPs). Four focus on data harmonisation, three of which aim to provide comparable cross-cohort measures of (a) biological function and structure (b) socio-economic resources, and (c) senses (e.g. vision and hearing); a fourth aims to develop standardised strategies for analysing biological samples. Three other WPs focus on linking administrative, health and geographical data to survey data and enhancing further the research resources provided by the cohort studies. A major component of the CRF is the creation of a uniform search platform. This will allow users efficiently to explore the content and design of the studies and better plan research and, in particular, analyses which use data from more than one cohort.
A number of existing initiatives and organisations also aim to facilitate access to data from existing surveys, and provide training and capacity building in quantitative methods. For example, the ESRC-funded National Centre for Research Methods at the University of Southampton provides a focal point for research, training and capacity building activities, while the Economic and Social Data Service and the MRC Data Support Service both provide support for the secondary use of data across the research, learning and teaching communities. The leadership team submitting this proposal have close, and complementary, links with many of these initiatives, which will promote communication and collaboration through the lifetime of the facility.

Potential impact
The CRF will have a vital role in maximizing the impact of the UK's world-leading portfolio of longitudinal studies. Five specific audiences will be targeted, all of whom will benefit in distinct ways: (1) researchers; (2) policy makers; (3) practitioners; (4) the public; and, (5) study members.
Researchers divide into five groups: 1) Early career researchers, with little experience of conducting longitudinal analysis, will benefit from dedicated training packages, accessible and integrated information on the key longitudinal studies, and from the increased availability of linked data. 2) Researchers with previous experience of longitudinal analysis will benefit from tailored training, and the availability of harmonised variables. The latter will promote wider use of data and cross-cohort analysis. 3) Researchers from central and local government, who commission, undertake and use research, will benefit from the creation of a single information hub about the portfolio of studies, and the identification of the range of cohort data relevant to specific policy issues. 4) Researchers from overseas will benefit from the same single information hub and from detailed documentation on harmonised variables. 5) Teams managing cohort studies will benefit from knowledge exchange workshops on issues relating to study management. The benefits of the CRF for researchers will begin to be realised within the first five years of funding; thereafter, given the long-term value of the resources created, and the time taken for researchers to gain experience in longitudinal analysis, benefits will grow incrementally over the next decade and beyond.
Policy makers will benefit from the coordinated work of the CRF leadership team to ensure that existing findings from analysis of cohort studies have instrumental impact. A series of briefings will be organised to highlight and distil the principal policy-relevant findings from across the studies on such themes as: social mobility; the 'Big Society'; health and well-being; family life; healthy ageing; housing, and residential mobility. To enhance understanding of the instrumental impact of cohort research, the briefings will include input from practitioners and/or policy makers, discussing how the findings inform their work. The impact of the briefings will be evaluated to assess impact, with benefits realised within the lifetime of the CRF.
Practitioners (in the third and private sectors as well as government) are unlikely to conduct their own analyses using the cohort studies. However their decision making and professional practice will be informed by evidence from the cohort studies. Members of the leadership team will identify key knowledge exchange opportunities such as professional and thematic conferences and events. Given the time taken for research results to be translated into policy, or adopted by practitioner groups, it is expected that the benefits of the CRF to practitioners will be observed over a longer term than the benefits to groups of researchers described above.
The CRF will have a less direct impact on the public but will work to enhance the public understanding of the value of longitudinal research. Additionally, by encouraging nterdisciplinary research that addresses questions of direct policy relevance, and maximising the impact of the studies, it is expected that in due course the CRF will play a role in increasing the effectiveness of public services, and enhancing health and well-being.
The CRF will provide a mechanism for sharing best practice in involving study members (and their families) in the design and development of cohort studies, as well as the processes for feeding back results from individual studies. The aim will be to increase the quantity and quality of information provided to study members about the value of longitudinal studies, improve their engagement with the study and minimise attrition. Benefits will be realised within the lifetime of the CRF.